The Pride and Beauty of this Land: Building Holland's Identity through the Architectural Imagery of Pieter Saenredam

The Pride and Beauty of this Land: Building Holland's Identity through
the Architectural Imagery of Pieter Saenredam